NERC/DEFRA Joint Water Evidence Group Evidence Review Fellow

The project will enable a Policy Placement Fellow to work within the core Joint Water Evidence Group to further the development of their Evidence Review (ER) methodology. The Joint Water Evidence Group was established to enhance collaborative working on land and water issues across the Defra network to ensure the best use of resources and embrace innovative approaches to gathering evidence. Evidence Reviews search for, review and summarise the evidence available in response to a given question in order to communicate findings to end-users, making better use of existing research and ensuring that research has real impact The project will work to refine the guidance for ER methodology and practice, incorporating feedback and comments from end users and stakeholders, thereby improving the understanding of the science-policy interface. The Fellow will also work with policy and practice makers and other stakeholders in the water area to identify their objectives and evidence needs in order to develop the questions to be answered by ERs. The Fellow will be responsible for the project management of a number of ERs and will ensure a high standard of delivery. Through engagement with the Natural Environment Research Council and other Research Councils the Fellow will ensure that new and up to date research is fully incorporated into ERs, facilitating knowledge exchange. The project will also ensure effective and timely communication, in the appropriate format, to a wide range of stakeholders in order to maximise the benefits of the project to policy makers, businesses and practitioners.